The University of Birmingham And Zerpetz Limited

To develop the existing railway data recording product range by developing intelligent measuring and condition monitoring products that incorporate the results of academic research.